Astroparticle Physics

In this project, we will study astrophysical signatures of dark matter, specifically, we will investigate gravitational lensing by a range of dark objects, including but not limited to boson stars, axion miniclusters, and primordial black holes. We will likely focus on gravitational microlensing and anticipate data by contemporary experiments such as the LSST by the Vera Rubin Observatory.